Celtic F.C. Limited

Cyber security expert consultancy for Celtic Football Club to help with putting an IT security framework in place to improve security of network, website and overall IT security organisational awareness including protection of customer and user data with the ultimate aim of achieving ISO27001 standard whilst helping to mitigate Cyber and other IT security threats.